Key technologies for CO intensity mapping

Intensity mapping is a new concept in observational cosmology in which low resolution but high brightness sensitivity instruments are used to map out not individual objects, but their large-scale distribution. Several instruments have been proposed to measure the large-scale structure of protogalaxies in the early universe via the HI line of hydrogen, by imaging on angular scales corresponding to the large-scale structure (arcminutes) rather than the individual galaxies (arcseconds); this is one of the goals of the Square Kilometre Array. Other radio lines can also be used in principle in the same way; wheras HI traces neutral hydrogen that has not yet collapsed in to stars, carbon monoxide (CO) traces the molecular gas that is the direct precursor of star formation, and is thus complementary to HI, mapping out the densest parts of protogalaxies.

This project is to develop the key technologies necessary for a CO intensity mapping experiment. The CO lines have rest frequencies of multiples of 115 GHz; at the redshift of early galaxy formation these are redshifted in to the centimetre regime. The key requirements of a CO intensity mapping telescope are high efficiency, low-sidelobe telescope optics; multi-feed cryogenic receivers with broad (~2:1) bandwidth; and a high bandwidth (>10 GHz) digital signal processing system. The student will investigate all three of these areas, via simulation, laboratory experiments, and demonstration on a prototype telescope, and will aim to demonstrate sufficient performance to allow a first-generation CO mapper to be built.

Similar technology and techniques are also used in the mapping of diffuse foregrounds for use in CMB intensity and polarization measurements. The student will gain experience in actual observations by reducing data from C-BASS, an existing single-pixel intensity mapping experiment.